Financing that enables the post Covid workforce to retrain for new careers

StepEx is a UK-based SME specialising in student financial services. The core team consists of Daniel George, Henry George, Ariane Bouche and Nigel Glaister, whose skills and experience have enabled them to design a service that has far-reaching benefits for the UK economy and education sector. The COVID-19 pandemic has had a detrimental impact on the global economy, with unemployment hitting record levels. The UK has also seen a drop in higher education enrolment rates, which has only exacerbated the problem. Unfortunately access to higher education is often only possible for the wealthy. StepEx is offering regulated outcome-based consumer credit that will ensure people from a low socio--economic background can obtain qualifications, which, in turn, will improve the current skill shortage. StepEx proposes a year-5 post-project revenue of £40m+.